UK National Foundry for Quantum Components (QFoundry)

QFoundry brings together UK's most established supply chains for quantum semiconductor components to address critical challenges in manufacturing and deliver a National (and World's first) open-access Quantum device foundry.

Utilising existing infrastructure and capital, QFoundry will deliver the foundations for robust, scalable component manufacture in the UK to enable future volume Quantum Technology applications.

QFoundry will initially focus on developing manufacturing platforms and supply chains for single-mode Vertical Cavity Surface Emitting Lasers (VCSELs) and single-photon emitters/detectors to include Quantum Dot (QD) and Multiple Quantum Well (MQW) structures.

QFoundry will leverage knowledge gained to-date across the UK QT programme to:

* Upscale discrete component manufacture using standard semiconductor manufacturing techniques.
* Consolidate links in existing UK supply chains for robust, open-access supply of VCSELs and Single Photon devices, from design to packaged components.
* Develop the methodology to accelerate high-uniformity, reproducibly and reliability in the context of QT applications.